Aluminium Lattice Structures via Additive Manufacturing

ALSAM utilises the unique geometric freedoms afforded by the disruptive manufacturing technology known as Additive Manufacturing to enable the production of lighweight structurally optimised, lattice components for structural and powertrain components in the automotive sector.
Using Selective Laser Melting to produce lattice components from Aluminium alloys will yield components that are significantly lighter in weight (>40% weight saving) than traditional components. The design of these components will be performed through bespoke software that enables lattice designs to be implemented and analysed for structural robustness.
Throughout, benefits to the environment will be identified and quantified utilising full lifecycle analysis techniques that will provide a full assessment of latticed components and compare with current best in class products